Overprinting with High Performance Polymers (OverHiPP)

OverHiPP will identify, develop and optimise materials and solutions for overprinting features, inserts and conductive materials onto organo sheets and other components, using 5-axis 3D printing technology, coupled with high performance polymers. This will offer a new manufacturing process for many low to medium volume applications, offering improved design options and efficiency savings over existing processes.